The Newcastle 85+ Study: maintaining the health of the very old

Technical abstract
The Newcastle 85+ Study aims to expose the spectrum of health within an inception cohort of 85 year-olds, selected without regard to health status as far as is possible, and to examine in unprecedented detail the associations of health outcomes and trajectories with biological, medical and social factors as the cohort ages. Its focus is on the phenotype of the 85+-year old, its intra-population variance, and the factors which might explain variation in health trajectories. This age group is demographically the fastest growing section of the population, yet there is remarkably little up-to-date information about it. Understanding what influences health trajectories in this age group is likely also to provide important general insights into the ageing process itself and what affects it.